Trusted real time decision-making layer for Drone-Based Simulated Delivery Systems

Across society, connected and autonomous systems are becoming increasingly embedded from advanced air mobility and drones to robotics, critical infrastructure and intelligent transport, a pivotal barrier remains: the absence of practical, explainable methods to evidence operational safety and cyber integrity live as reported by the UK Civil Aviation Authority and EASA.

Though autonomy has progressed rapidly, the feasibility of the provision of continuous, explainable evidence that systems are behaving as safely and securely while operating has been in tandem. This gap continues to undermine trust among key stakeholders slowing widespread adoption across multiple sectors.

This effort intends to address that gap by developing a simulation-validated runtime assurance capability applicable to a wide range of automated and edge-based systems. Instead of focusing on a single platform, the initiative will prove a transferable assurance approach that is adaptable to systems operating independently in safety-critical, regulated or high-risk environments.

Using representative simulations, the work will demonstrate how dynamic, evidence-based assurance can be engineered continuously throughout system operation. This strategy moves beyond non-dynamic certification outputs or retrospective assessment, facilitating real-time visibility of system integrity, decision-making and compliance.

To address it, two complementary assurance capabilities will be evidenced. The first reinforces continuous cryptography verification of software and settings to detect unauthorised changes or compromise during function. The second applies behavioural auditing and technologies like tripwire mechanisms to verify that autonomous decisions remain within defined in-operation behaviour and safety limits, even as conditions change. Collectively, these capabilities provide explainable, runtime confidence in system behaviour.

Additionally, the project will also demonstrate a secure, lightweight telemetry method using encrypted messaging to engineer an auditable record of system status and compliance across simulated operational contexts, including those with degraded connectivity typical of real-world deployments.

By laying emphasis on simulation based-evidence generation, the initiative will minimise technical and regulatory risk ahead of physical trials. The expected result will be a versatile assurance enablement method that supports safer use of autonomous systems across industries including aviation, healthcare, infrastructure, robotics and transport, contributing to build trust and accelerate responsible adoption.